Application of solid mechanics under extremely condition (outer space condition or submarine condition )

The purpose of this research is to find out a design of craft to deal with hostile environment well . There is a great demand for strength and structure To get started with this research, I need to make certain about environment. Temperature, pressure and radiation are the fatal factors which influence craft behaviour. For the next step, some softwares like MATLAB to figure out the simulation result under hostile environment. Making a craft sketch according to the required scene. Many results will obtained in this step. When we go further, the most suitable choice will be selected according to specific requirements. Then it's a matter of choosing the right ones from a variety of strong materials.